Mobility as a Service (MaaS): Analyzing activity-travel behaviour and its application to on-demand multi-moda mobility solutions.

Mobility as a Service (MaaS): Analyzing activity-travel behaviour and its application to on-demand multi-moda mobility solutions.